Modelling of road surface pothole formation

Asphalt is a complex viscoelastic multiphase material and is known to deteriorate in a number of ways, which are dependent on the environmental and loading conditions. The frequency of potholes is observed to increase during harsh winters. This is thought to be due to a combination of the embrittlement of the asphalt matrix and the loads developed during freeze-thaw cycles. In the laboratory, however, these conditions do not induce deterioration of asphalt mixtures except under unrealistically severe conditions. The novelty of this research will be to introduce grit, representative of road surface detritus, into the modelling and experimental environment.

The hypothesis is that this will lead to accelerated crack propagation through mechanisms of abrasion and/or by preventing the relaxation of cracked material during load and freeze-thaw cycles. Modelling of this type of phenomenon has received recent attention because a similar mechanism occurs in the fracking process, where hard particles are forced under pressure into fissures in rock to keep them open permitting shale gas release. You will exploit this by applying the theoretical and/or numerical models to pothole formation, calibrating the model results using the experimental data.